Denim Dreams: Navigating Climate Consciousness Through Art and Technology

'Denim Dreams' represents a pioneering solution to the pressing issue of climate anxiety among today's young people. Led by textile artist Kerry Gibson, this innovative project introduces a captivating approach to environmental, creative education. At its heart lies a striking art installation---an over sized pair of jeans intricately laser etched and patched together from denim that can no longer be used, symbolising sustainability and responsible consumption. Through an immersive exploration of denim's life cycle, participants delve into the environmental implications of fashion choices. Employing a dynamic blend of traditional teaching methodologies and cutting-edge technology, including immersive augmented reality experiences, 'Denim Dreams' offers a compelling and engaging educational journey. Collaborating with experts in creative media, this initiative produces interactive learning materials that captivate audiences and spark meaningful discussions. Positioned as an innovative extracurricular learning opportunity, 'Denim Dreams' seamlessly complements existing curricula, offering students a hands-on, experiential approach to environmental stewardship. Join us on this transformative journey, where art, education, and innovation converge to empower youth and cultivate a more sustainable future.